Paving the way for SKA: disentangling dust and ionised gas emission from planet-forming disks

The upcoming Square Kilometre Array (SKA) is a next-generation radio interferometer that will provide the clearest ever view of planet-forming discs at cm wavelengths, but the tools to fully prepare for and exploit its operation do not yet exist. This project will i) determine how planet-forming dust emits across cm wavelengths, ii) characterise how ionised gas from winds & jets emitting at similar wavelengths may interfere with the analysis of dust emission, and iii) develop novel techniques to accurately disentangle both of these emission mechanisms. Our results will guide the first SKA observations of young stars and planet-forming disks over the next several years, ensuring that the UK remains at the forefront of these priority research areas.